Nuclear Physics Consolidated Grant

Nuclear Physics is the study of the heavy but tiny nucleus that lies at the centre of all atoms and makes up 99.9% by mass of everything we see. The nucleus forms a fascinating laboratory for study, falling between the extremes of systems with a handful of particles, which can be solved from first principles, and systems with thousands of particles whose properties can be treated statistically. Indeed, the nucleus is a unique mesoscopic quantal system that is composed of two types of interacting fermions in which the underlying force is poorly understood. As such it provides an extremely important testing ground for models that attempt to predict the properties of nuclei. The individual protons and neutrons in the nucleus can strongly dictate the properties of the nucleus as a whole. Although a mature field, nuclear physics poses an array of very challenging questions and the recent advent of accelerated radioactive beams has reinvigorated this research area. Increasingly important is the application of our understanding of nuclear physics to astrophysical questions, where it can help to understand energy generation in stars as well as the heavy elements synthesised in stellar explosions. The present consolidated grant represents the concerted efforts of one of the largest nuclear physics groups in the UK. The activity is notable for its depth and breadth, as well for the strong involvement of underpinning theory through our recently-established theory group.

Potential impact
Our group has a strong track record in non-academic impact. All of this is underpinned by our fundamental research. For example, our experience in detector development has been applied to societal applications in sectors including homeland security, nuclear decommissioning and medical applications. We have a strong parallel strand of such activity supported by grants from STFC, Innovate-UK and direct industrial subvention. In the last year, we established an enterprise unit within our group, part supported by Kromek PLC, to help drive forward our impact. A prominent recent highlight of this activity has been the co-development of the D3S detector for Kromek PLC which has received a $6M order from the US government for 12000 units. In addition to industry-facing work, we have strong interests in outreach and public engagement. Many of our group members are active in this area. A particular highlight in this area has been the development of the "Binding Blocks" activity for schoolchildren to build up a chart of the isotopes using Lego.

A more detailed explanation of our impact capacity and plans is outlined in the attached "pathways to impact" document.